Bioinspired Lightweight Structural Vehicle Design Through Advanced Correlative Microscopy.

There is huge potential to use natural materials and architectures for engineering design, yet these may be relatively enigmatic, or undiscovered. This project will use X-ray microCT/microscopy as a 'prospecting' tool with museum collections to develop bioinspired lightweight structures for the aerospace, automotive, design, and other advanced manufacturing sectors, investigating the nano/micro structures. The project will consider their form and function, and adapt this for potential engineering applications that benefit society.

There is a rapidly developing area of research, where biological form is used to inspire design strategies for major engineering structures. This has very recently been demonstrated in reverse, where computationally-optimized designs resemble biological structures (Aage, N., Andreassen, E., Lazarov, B. S. & Sigmund, O. Nature http://dx.doi.org/10.1038/nature23911 (2017)).-

Aims and objectives - To investigate natural architectures, with an understanding of form and function, to derive new engineering designs for lightweight structures.
To test designs experimentally and computationally. - The research methodology, including new knowledge or techniques in engineering and physical sciences that will be investigated

Working within the Advanced Imaging of Materials (AIM) facility and research group, and in collaboration with National Museums Wales, this project will use correlated X-ray microtomography and electron microscopy to investigate biological architectures , in particular mineralised structural biomaterials. Finite element modelling will be used to determine if architectures are able to withstand service-relevant conditions.

- Alignment to EPSRC's strategies and research areas

Manufacturing and materials of the future
The fund will develop new, affordable, light-weight composite materials for aerospace, automotive and other advanced manufacturing sectors.

Any companies or collaborators involved - National Museums Wales - For cross-council funded projects, the subject may overlap the remit of other research councils. It is essential that the research methodology is described.

- The research methodology, including new knowledge or techniques in engineering and physical sciences that will be investigated

Working within the Advanced Imaging of Materials (AIM) facility and research group, and in collaboration with National Museums Wales, this project will use correlated X-ray microtomography and electron microscopy to investigate biological architectures , in particular mineralised structural biomaterials. Finite element modelling will be used to determine if architectures are able to withstand service-relevant conditions.